Model checking for trustworthy reasoning in autonomous driving

Trustworthiness is a property of an agent or organisation which engenders trust. From a social perspective, trust is multi-dimensional and widely believed to be a key factor in successful adoption of AVs. One crucial aspect is safety. At present, the state-of-the-art in AV navigation is dominated by deep reinforcement learning (DRL), where an agent's knowledge of the environment is represented by sensory inputs (states) linked by actions. To ensure fast decision-making at high speed, models are typically trained offline on datasets irrelevant to the immediate context, which can lead to unexpected and risky behaviours for observations out of distribution. Alternatively, DRL models are trained online in simulated environments, which may generate significantly more cases, but ultimately result in a rigid black-box system which cannot be guaranteed safe. While tempting to learn state/action pairs prior to deployment, this ignores vital structural information from the immediate environment. In general, the DRL approach implies that all behaviour is either attraction or avoidance, both of which are closed-loop behaviours.

Closed-loop behaviours are goal-directed reflexes which react to a disturbance (e.g., an obstacle) and terminate when it is eliminated, or when the behaviour fails. The lifecycle of behaviours which are closed-loop depends on active feedback from the environment and relies on real-time disturbance processing. This is biologically realistic, as even simple biological organisms react to previously unseen environments in a closed-loop fashion in real-time. However, it is non-trivial to achieve this in the context of AVs, where compute resources are limited to minimise energy use and ultimately cost. From a safety perspective, it is therefore desirable to develop a closed-loop system which operates on data relevant to the immediate environment, is computationally lightweight and achieves a low processing latency for decision-making to ensure reliable operation at high speeds. In addition, the method should be transparent, as explanations for AV actions are an important tool for both calibrating user trust during operation and supporting post-hoc investigations by manufacturers and regulators in the event of accidents.

Model checking is a widely used technique for automatically verifying reactive systems which is based on a precise mathematical and unambiguous model of possible system behaviour. While there are hard limitations, such as state-space explosion, bespoke implementations using models with small state spaces can be fast and light on computational resources.

In this project we investigate the use of model checking for the development of a transparent, light weight and fast closed-loop system for collision avoidance in AVs which operates on sensed data in real-time. Live model checking will be implemented on a resource constrained robot in situ to investigate the effectiveness of model checking for closed-loop reasoning in AVs with a focus on collision avoidance.